Assurance and Resilience of Digital Twins in Critical Systems

The proposed research is to investigate methods of verifying digital twin control workflow design. Specifically it will involve the development of suitable formal verification tools to investigate the impact of data corruption and identify key vulnerabilities in the system workflow. Together with the industrial partner (DSTL) the work will lead to contribution to standards for accreditation.